Nottingham Trent University and IGS (International Geoscience Services) Limited

To design,implement and provide ongoing development of a commercial, web-enabled geodata delivery system (database) to support the international mineral exploration sector.